Italian Opera after Puccini: The Case of Giorgio Federico Ghedini

This PhD will investigate the operatic production of the Italian composer Giorgio Federico Ghedini (1892-1965), as a means to shed light on a period of musical history that has seen little sustained attention. The case of Ghedini challenges the time-worn critical cliche that Italian opera died in the 1920s with Puccini. Italian opera did not die, but it certainly changed. The rapid pace of technological advance in the post-WWI period, along with radical socio-political developments, led to irreversible cultural transformations, to which opera was particularly susceptible. With the rise of new media, especially sound film, opera lost its prominence, with its repertoire increasingly resembling that of a museum culture. Ghedinis career provides an exemplary witness to this threshold moment in Italian cultural history.

My studies to date have increasingly focussed on the twentieth century. For my Master's dissertation, I studied Ghedinis opera Billy Budd (1949) in depth. This work, with a libretto by the Nobel laureate Salvatore Quasimodo, was composed shortly before Benjamin Britten's more renowned musical adaptation of Melville's novel. I analysed Ghedinis opera via Jean-Jacques Nattiezs three-dimensional aesthetics, reconstructed its rich cultural context, followed its reception, and traced the compositional process from the initial drafts to the autograph score. I also made a critical edition for the publisher Suvini-Zerboni, on the occasion of the operas staging at the Milan Conservatoire last spring.

A composer of unquestionable musical talent, Ghedini occupies a crucial position in Italian musical history. He was ten years younger than the so-called generation of the 1880s (the first generation of Italian modernists) and mentor to many celebrated musicians of the post-1945 period (including the composers Luciano Berio and Niccolo Castiglioni and the conductors Guido Cantelli and Claudio Abbado). Although there has been plentiful research on these other figures, Ghedini has been largely neglected. A systematic study of the half-dozen operas by Ghedini first staged between 1937 and 1956, carefully placed within their cultural context, will provide a new understanding of mid-twentieth-century Italian
music. In particular, such a study will provide - for the first time - a history of operatic composition that straddles the fascist and post-war periods; periods that have tended to be kept strictly separate in musicological work.

The topic evidently requires a broad musical preparation- my extensive musical background rests on solid practical as well as theoretical foundations, equipping me perfectly for the undertaking of this project.